Transnationalism, Culture and Race in the Modern Foreign Languages Secondary Classroom

My interest in transnationalism and teaching in the international setting, led to a fully funded course on Teaching English in multilingual classrooms (TECM) with Lexis Education. This additional professional development was vital in pursuing personal research and current work

Decolonising the curriculum involves the inclusion of diverse perspectives, voices, and historically excluded and marginalised histories and inserting them into the mainstream narrative. In my ITT year teaching German, French and Spanish, I realised a need for more diverse stories and cultures. I made it a primary target to explore more decolonised materials, the challenges that came with it, and potential solutions for achieving this goal.